Sustainable Retail Display Systems.

This pilot study is to determine the design, economic and environmental validity of a new approach to the construction of retail display systems that has the potential to greatly reduce this environmental impact, making re use and recycling financially attractive to the industry and being far more efficient with precious resources and reducing landfill.